SATE: Highlands & Islands Regional Pathway to Sustainable Aviation

The Sustainable Aviation Test Environment (SATE) project will deliver a Regional Sustainable Aviation Strategy for the Highlands & Islands. This will establish a roadmap for new technologies to enter service in the region and quantify the commercial and social benefits that the improved connectivity will deliver.

The Highlands and Islands region accounts for more than 50% of the land mass of Scotland, but less than 10% of the population, and the work seeks ultimately to improve connectivity to some of the UK's most remote and rural areas, and by doing extend the significant contribution to economic and social development of the communities in the region already identified by earlier work.

The project brings together a key group of stakeholders to strengthen the planning and delivery of regional transport: local councils who represent communities requiring improved cost-effective connectivity; businesses looking for improved routes to market; technology partners attracted by a meaningful and scalable regional deployment; airport operators; subject matter experts; and the statutory regional transport partnership.

In response to the need to decarbonise aviation, new technologies offering low or zero carbon emissions have been developed and demonstrated. These technologies have been applied to a wide range of aircraft; small, large, conventional take-off, vertical take-off, crewed and uncrewed. These offer a range of solutions that can be optimised into an integrated regional air mobility system that adds capacity and capability, and a social and business dividend, to the existing transport services.

This strategy will confirm the roadmap for these technologies to enter service and informs the policy necessary to bring the new services to reality. It will also quantify the specific environmental, cost-effective, and connectivity benefits.